Resilient and Sustainable Modular Steel Platform for Critical Components Exposed to Extreme Loadings in Maritime Sector (RESIST-2-EXTREMESTS)

The research project aims to analyse, re-design and perform experimental tests, both in the structural laboratory and in-situ, of steel modular frames that are being used as resilient structural systems for critical energy-related facilities in coastal regions. The methodology developed, which combines experimental tests and numerical simulations, aims to demonstrate the efficacy of the resilient modular steel uplifting platform to resist natural multi-hazards, including flood, wind, earthquakes and landslides.